Labour in Government: The Search for Economic Credibility

This project will explore how social democratic governments attempt to establish and maintain economic credibility with market actors during their time in office. It takes as a case study the 1997-2010 Labour governments' management of monetary and fiscal policy. Working within the theoretical framework of depoliticization, it will provide the first archive-based account of the two most significant events for monetary and fiscal management in this period: the granting of operational independence to the Bank of England in 1997, and the management of the global financial crisis from 2007 to 2010.
Both episodes map directly onto the depoliticization/politicisation theoretical framework. Central bank independence (CBI) has garnered much attention from academics (for an overview see Buller and Whisker, 2021) but there has been no opportunity to construct a comprehensive account based on archive material until the latest release of government and Bank of England archives under the access rules of the Public Records Act, 2023, covering the entire period of the first Blair government. Furthermore, it has been used as a prime example of depoliticised economic management by government actors. Based primarily on documentary and archival analysis, the first part of the project will therefore be structured around the following research questions:
1. What were the aims and objectives of CBI?
2. To what extent was CBI devised to secure the confidence of market actors?
3. How can the success or failure of CBI as a depoliticization strategy be measured?
The second phase of the project will look at the management of monetary and fiscal policy in the context of the global financial crisis (GFC). Since the National Archives has not yet released records from the mid-2000s, this part of the research will be based on official publications and a full range of secondary sources combined with semi-structured elite interviews with key policymakers and former members of government. The research questions guiding this phase of the project are:
1. How was credibility with the markets maintained in the GFC?
2. To what extent was the setting up UKFI in 2008 to manage bank rescues consistent with a depoliticization strategy?
3. What was the impact of the GFC on CBI as a depoliticization strategy?
The project has considerable relevance currently owing to Labour's recent election to government: as Labour must once again seek to appease the electorate and market forces, it is clear that turning our attention to its last time in office will provide valuable insight into this particular struggle faced by social democratic parties. In terms of potential academic contributions, they are two-fold. Firstly, the project's theoretical foundation will extend the use of the depoliticisation framework beyond current applications, widening scholarly understanding of the concept. Secondly, and most importantly, the project represents the first full account of CBI as a form of depoliticisation: existing accounts of CBI as depoliticised economic management are limited in scope and largely represent brief mentions in broader reports of New Labour's economic policy. Furthermore, viewing this from the angle of social democratic politics is a novel contribution to the latter's extensive literature, as current discussions of social democracy tend to suffer from a lack of crossover with other theoretical contributions such as depoliticisation approaches and the study of the state.